Cranfield University and bigHead Bonding Fastners Limited

To build a new business offering that provides manufacturers with high volume product and process solutions for the integration of bigHead fasteners into composite manufacturing processes.